A Legal Anthropology of Personality Disorder

My proposed research investigates how people living with personality disorder (PD)
diagnosis become criminal subjects and what PD diagnoses come to mean within processes
of criminalisation. Asking, 'How do people living with PD become criminal subjects?', I will
conduct a multi-site ethnography that follows people diagnosed with PD through legal
process in the UK. Data of their experiences, as well as their relations with lawyers,
clinicians, police and the courts, will be collected and analysed. The study addresses the
current lack of empirical studies on the everyday practices that shape mental health
diagnoses' entanglement with the criminal justice system. Situated within the history of PD
as a diagnostic category, the project synthesises understanding from psychiatric anthropology
and critical legal studies to examine how PD diagnoses emerge within, and are constructed
through, the experience of becoming a 'criminal'.
A cluster of mental disorders formally defined in 1980, PD is heavily overrepresented in UK
prisons. The disorder is diagnosed in 5-13% of the general population yet in 62% of male and
57% of female prisoners. Originating in medical psychiatry, the diagnosis now dominates
forensic mental health work, motivating - from 2001 onwards - nationwide initiatives
dedicated to managing those with 'severe' PD through the criminal justice system. Diagnostic
guidance suggests all forms of PD are initially indicated by: 'an enduring pattern of inner
experience and behaviour that deviates markedly from the expectations of an individual's
culture' (DSM-5, 2013). To date, critical legal scholarship has addressed how unequal power
relations construct 'deviance' and normative 'culture' here, as well as recognising
psychiatry's role in the inception of prisons and the production of criminal subjects (Foucault
1964, Gilmore 2002). Psychiatric anthropologists have critically assessed PD as a
construction particular to Western psychiatry (Littlewood 2002), its prevalence amongst
vulnerable populations marked as 'deviant' through state intervention (Anleu 2005), as well
as the variety in PD's expression across cultures (Mulder 2012).
While both disciplines stress the importance of everyday practice in the making of criminal
subjects, and of illness, empirical work on PD has largely been conducted in prisons and
clinical settings (Galanek 2012). There has been little ethnography devoted to the minutiae of
relations, experiences and practices that shape PD's meaning and sufferers' experiences as
they become, and are made into, criminals'. My research fills this gap, focussing on the
courts and the constellation of relationships formed around criminal trial. The research offers
new knowledge on the social texture of key areas of study for the disciplines on which it
draws, on medicalised deviance, the construction of normative selfhood, human
subjectification in medicolegal interactions, and the construction of PD as a diagnosis.
Practically, recently published British Psychological Society (BPS) guidelines have called on
mental health and criminal justice practitioners to seek alternatives to Western diagnostic
categories, and to be vigilant to these categories' tendency to reproduce social harm (BPS
2018). In its focus on sufferers' experiences and subversions, my study is a timely response
to this shift in approach. It is particularly urgent and significant considering the deepening
mental health crisis in UK prisons.
My extensive knowledge and relevant experience means I am well placed to conduct this
study and undertake interdisciplinary research that will be relevant to critical legal
scholarship, psychiatric anthropology and to the community of practitioners working at the
intersections of psychiatry and criminalisation. My research connects two leading
institutions, UCL Anthropology and Birkbeck Law.